Mechanics-guided differentiation in embryonic tissue ex vivo

During embryonic development, the establishment of gene expression patterns and morphogenesis interact together to give rise to complex tissues and organs. Cells are known to respond to mechanical stimuli, and mechanical deformation of cell shape caused by morphogenetic movements can feed back to signalling networks controlling differentiation. Despite the identification of gene regulatory networks involved in fate choice during embryogenesis, the role of tissue mechanics in modulating differentiation in vivo is poorly understood. This interdisciplinary project combines expertise in biomechanics (Guillaume Charras, London Centre for Nanotechnology) and Xenopus developmental biology (Roberto Mayor, UCL) to study how tissue mechanics control cell fate choices through molecular and biomechanical approaches applied in vivo and in embryonic tissue explant cultures. The molecular mechanisms required for mechanotransduction and control of cell fate will be investigated. Understanding how cells respond to mechanical signals is crucial for developing successful in vitro approaches for stem cell therapy, regenerative biology, and organogenesis.